BBSRC CASE studentship: New cyst nematode threats to cereals in the UK

Technical abstract
The project aims to characterise the cyst nematodes, principally Heterodera filipjevi, that occur in H. avenae-suppressive soils in the UK and investigate their biology and ecology to assess their potential risk in intensive cereal production. This will be achieved through a series of laboratory experiments and observations supported by a survey of cyst nematodes found in fields under intensive cereal production. The research will include: 1) Morphological, including light and electron microscopy studies, and molecular methods will be used to characterise species and populations of cereal cyst nematodes that have multiplied in suppressive soils. 2) The host range and population dynamics of H. filipjevi and other cereal cyst nematode populations will be studied and compared with H.avenae. 3) The susceptibility of the H. filipjevi and other cereal cyst nematodes in the UK to the causal agents (the fungal parasites Nematophthora gynophila and Pochonia chlamydosporia) of H. avenae decline will be tested. 4) Assays to assess the importance of hydroxamic acids as defence compounds against H. avenae and H. filipjevi Hypotheses to be tested: 1) Different species and/or pathotypes of cereal cyst nematode have increased in soils because they have greater reproductive rates and are less susceptible to fungal parasites than H.avenae. 2) Hydroxamic acids are important defence compounds against cereal cyst nematodes and H. avenae and H. filipjevi differ in their response these compounds.